PROFIT - Protection of Flexible Conductors in Tyres

PROFIT will develop techniques and barrier layer materials which will protect sensitive, flexible, conductive, interconnects and electronic devices against the effects of sulphur within rubber, during or post vulcanisation.

The project output will be a batch of UHF RFID tags which will be subjected to a complete tyre manufacturing (vulcanisation) process and tested using a major tyre manufacturer.